HIT (Human waste systems Integration Technology)

* Challenge - Flushing human waste (HW) with potable water and treatment in UK’s aging urban sewerage infrastructure is financially, socially and environmentally unsustainable. Poor systems integration and citizen-centric challenges require radical innovation. * Significance - This project will integrate systems to offer a waterless toilet, logistics and digital platform that records and coordinates HW, collection and delivery. This project could inspire larger operations, which could lead to even greater CO2e, water and Energy savings. * Innovation - This HIT project focuses on system integration, using an agile, user-centred approach to R&D, adjusting strategy according to results. To aid urban living and associated infrastructure, this project will innovate an off-grid waterless toilet, IOT sensors and a digital platform. * Content - This project will research systems integration and citizen issues to integrate and relate infrastructure systems (incl water, Anaerobic Digestion (AD) and transport), and related public health and environmental issues such as council parks. * Outcomes – oiutcomes will radically increase partners’ competitiveness by demonstrating the value of the system for saving water and generating net positive renewable electricity from HW.